B2M Solutions Crowdsourced Benchmarking for Mobile Things - Benchswarmer

This project is to help manufacturers, purchasers, application writers and users of mobile
devices to measure and analyse the performance of mobile devices and provide a global
benchmarking service for mobile devices. It is a compliance, benchmarking and statistical
analysis service that uses real data gathered from hundreds of thousands of mobile devices on
an opted-in anonymous data sharing basis. Data is collected by either connecting a device to a
separate analytics Appliance or downloading an application onto the device and running
compliance and performance tests. The results are uploaded to a Web server and a user can
log onto a website to view the results. A dashboard comparing the device at a high level
against other related devices, is available as a free to use service for the casual user. More indepth
data analysis is available as a premium service. Compliance tests check that the device
correctly supports the public APIs that application writers depend upon. The performance
tests perform repeated stress tests on the device. The appliance, being 'off device' can perform
reliability and performance tests not possible by an application on the device itself. By
running on a separate appliance, it can record instances of the device crashing, hanging or
restarting during the test and resume testing. The Bench Swarmer appliance runs on cost
effective portable hardware and supports multiple mobile device platforms.